Workshop : 70 Years of Percolation

Percolation, introduced by Broadbent, Hammersley, and Morton almost 70 years ago, is a subject at the very centre of modern probability theory, whose influence spans from graph theory, to statistical physics, ergodic theory, quantum field theory, PDEs with random coefficients, and geometric group theory, to name only some areas. It has seen enormous activity and progress in the last decades, and its detailed understanding has enabled spectacular advances in a variety of directions. Recent notable results include the proof of conformally invariant scaling limits for certain two dimensional lattice models, the triviality of models of Quantum Field Theory in the physically relevant dimension 4, the homogenisation of elliptic and parabolic PDEs with degenerate random coefficients, aspects of universality of spin models, and the resolution of longstanding questions in geometric group theory. Despite the success of percolation in recent years, countless fundamental questions remain open. Among these are the understanding of percolative properties of general random fields (in particular of the eigenfunctions of the Laplacian on chaotic manifolds), the study of lattice models in low dimensions (except dimensions one and two), critical properties of models with dependencies, and percolation models with no monotonicity.

The workshop is loosely timed to coincide with the 70th birthday of Geoffrey Grimmett, who has made many fundamental contributions to the subject, and contributed greatly to its success. Indeed, his standard textbooks made the subject accessible and attractive for generations of researchers. The goal of the workshop is to take Grimmett's work as a jumping-off point in order to explore future research directions and exciting open problems.